Cotton alternative from waste potato stems as a novel source of farm savings

Fibe are the first to extract cotton-like fibres from potato harvest waste. Since this feedstock has never been valorised, R&D needs to happen from the ground up. This project lays the foundations for the logistics of potato stem harvesting and advises what farms to begin operations for optimal fibre quality, scale and cost.